Host-pathogen interactions

Technical abstract
The overall aim of this theme is to understand key aspects of pathogen-host cell interactions that influence the ability of the pathogens to cause disease and to induce protective immune responses. Understanding the complex interplay between host and pathogens is crucial to developing new methods for controlling infectious disease. Understanding the complex interplay between susceptible vertebrate hosts and their pathogens is crucial to developing new methods for the control of infectious disease. We aim to elucidate host and pathogen gene expression in response to infection and inflammation, and explore the interaction between pathogens and their host cells and the mechanisms by which pathogens modulate host immune function. These studies will be performed for a wide range of important animal diseases, and will include examination of vector pathogen interactions and the role of the immune system in TSE dissemination. The objectives are: To understand the interaction of intracellular pathogens with host cells and identify key events in pathogenicity. To elucidate host gene expression in response to infection and inflammation. To explore the mechanisms by which pathogens modulate host immune function. To determine the pathogen and host factors driving tissue tropism, host specificity and the induction of pathology. To determine how viruses initiate neurological disease. To determine the role of the immune system in TSE dissemination.